The University of Leeds and SR Mailing Limited KTP 24_25 R4

To embed and utilise a Large Language Model enhanced approach to data analysis which will better inform sales and marketing teams, which will provide unique customer insights and give the company a substantial competitive advantage and disrupt standard industry practices.